Innovation Vouchers 14/06/15

An expert external CNC programmer will be able to create a programme for us to use on the machine. We are hoping to develop a programme that will enable us to create different extending tables of bespoke sizes just by inputting the dimensions for each table. This will enable us to create tables of an extremely high quality with precise dimensions.